Developing methods for identifying clinical phenotypes from routinely collected health data with applications to stroke genetics.

Genetic, and other risk factor associations with stroke are known to be to a large extent type and subtype specific. Systematic review data and UK Biobank pilot work data has shown that stroke type (ischaemic versus haemorrhagic) is not specified for around 40%, and further stroke subtype (TOAST, OCSP, haemorrhage location etc) is not specified for around 70% of stroke cases ascertained from routinely collected coded health data. With expert adjudication it is possible to assign a type and subtype for around 80% of these cases, but this is not a scalable method suitable for very large studies (e.g., UK Biobank). I propose to develop scalable, automated methods that will allow further stroke typing and subtyping from routinely collected health data by investigating the use of various algorithmic code combinations and of natural language processing methods that could be applied to free text medical records and imaging reports. I would then propose to validate these methods directly, as well as indirectly by comparing them with other phenotyping approaches in genetic studies.

Phenome-association studies can be used to systematically examine the impact of one or many genetic variants across a broad range of human phenotypes, and have the potential to reveal novel insights to underlying disease mechanisms, as well as hold great potential for the identification of novel drug targets and drug repurposing opportunities. UK Biobank with its vast and varied phenotypic data is a dataset that is highly suitable for these studies. However, to date there is a relative lack of sophisticated phenotypic methods to select and identify outcomes of interest. I propose to apply existing phenome-wide association study methods to investigate hypothesis-based associations with stroke as a model disease, and to develop these methods further for wider use.

During the past decade, findings of genome-wide association studies have improved our knowledge and understanding of complex disease genetics. Statistical analysis typically looks for association between a phenotype and single genetic variants taken individually via single-variant tests. However, this is an oversimplified approach to tackle the complexity of underlying biological mechanisms. The next steps would be to also consider the interactions between genetic variants, or epistasis. Epistasis detection gives rise to new analytic challenges since analysing every single nucleotide polymorphism combination is at present impractical at a genome-wide scale. I propose to apply existing methods and develop these further for wider use, starting with a hypothesis-driven approach to investigate epistatic associations between selected stroke genes.

Technical abstract
For objective (1) I will start by using data from the UK Biobank participants, building on the pilot work undertaken in the UK Biobank to date, which has generated "case vignettes" composed of relevant medical record free text. Following validation in UK Biobank, the developed algorithms and methods can then be applied to and further validated in other consented cohorts (e.g., Generation Scotland). For objective (2), I will build on an ongoing systematic review that will lead to a set of phenotypes that will form the hypothesis for a phenome-wide association study using data from the UK Biobank. For objective (3) I will use my existing network of collaborations within the International Stroke Genetics Consortium (ISGC) to access relevant datasets to test the proposed methods. I will also collaborate with other researchers from the University of Edinburgh and across the UK, as well as with other HDR UK fellows, to build the skills and capacity to undertake and further develop these proposed directions.
This project aligns with HDR UK priorities, as it will develop national leadership, partnerships, and interdisciplinary skills and capacity through the development of novel analytical methods and tools, which can in the future be applied and taken up for research of health conditions beyond stroke.